Perceptually motivated deep learning approaches to creative sound synthesis

This project aims to facilitate creative sound synthesis with novel deep learning approaches, directed by interdisciplinary research into timbre perception and its semantic associations. Its aim is to develop a broader concept of timbre that generalises to electronic and synthesised sound, and to apply this understanding to develop new creative tools that allow for intuitive and perceptually congruent discovery, exploration and creation of sound.